University of Liverpool and Pegasus Chemicals Limited

To introduce and embed knowledge on metrology and quality control for thin films produced by CVD/ALD for applications in new and emerging markets.